Queens University Belfast and Trucorp Limited

To identify new life-like materials for use in medical simulation training products. To ensure these materials are cost effective, durable and manufacturable using existing technologies.